Reading scent in medieval England

We experience the world through our senses, and smells evoke powerful emotions for individuals and communities.
I interrogate smell as a social and historical phenomenon, asking how smell was understood in medieval England
and investigating the meanings of scent first emerging in English, to recover the lost significance of scent through
close readings of Middle English vernacular texts.
Responding to historical discourse of medieval smell, I take a literary approach to track the transmission of ideas
about the senses from classical thinkers to English laypeople. Within this framework of sensory knowledge, I
undertake three literary case studies that examine how smell was imagined in the vernacular, provide a new
embodied perspective on canonical texts, and highlight the literary and cultural value of overlooked texts.
Engaging with innovations in modern heritage studies, I establish an interdisciplinary position on how smell can
expand our engagement with the medieval past